Managing "Big Data" for Astronomical Data Analysis.

Astronomy is undergoing a revolution in scale; current databases are a few 10's of TB in size whereas the coming generation of surveys will yield multi-PB of data. These vast datasets provide exciting opportunities, enabling statistical analysis that have been hitherto impossible, but their potential can only be realised if a range of data management challenges can be met. The tools that have served the 1-10TB scale regime will not scale to these larger volumes. During this project we shall assess industry leading big data technologies and their suitability to supporting astronomical data analysis.